Workshop on the Future of (UK) Fuzzy Systems Research

The Workshop on the Future of (UK) Fuzzy Systems Research will providea forum for discussions and debate into the strategic directions offuture research on fuzzy systems and also, for tutoring and trainingof UK-based research students who are working on the relevantsubjects. It is to be held in conjunction with the 2007 IEEEInternational Conference on Fuzzy Systems (FUZZ-IEEE 2007) and the2007 UK Workshop on Computational Intelligence (UKCI 2007). Thisapplication seeks support for three key items in organising andrunning this workshop: 1) expenses for two of the five invitedspeakers, 2) bursaries for fifteen postgraduate research students, and3) costs for a part-time administrative assistant to liaise betweenthe three events and to assist administration of the distribution ofbursaries.